Electron Neutrino Appearance at MicroBooNE and DUNE

Understanding possible excess of low-energy electron neutrino events through electron neutrino appearance measurements in the Micro Booster Neutrino Experiment (MicroBooNE) Pandora Electron neutrino Low-Energy Excess (PeLEE) analysis. Development of framework for event reconstruction for the Deep Underground Neutrino Experiment (DUNE) near detector (ND) and analysis of electron neutrino interactions at the DUNE ND.